Artificial intelligence at the EIC

This project will focus on the development of state-of-the-art AI methods that will allow the extraction of physics information from data with unprecedented precision solving complex optimization problems in the most efficient way possible. The project goal is the delivery of an optimised prototype luminosity detector system using a novel AI approach. The project will also involve the investigation of AI approach in luminosity determination that will utilise information from complementary subsystems for the precise determination of the instantaneous luminosity determination at the EIC.
The developed AI framework for luminosity determination will be integrated with the plethora of planned EIC analyses. Tools developed during the studentship will be also employed to data already collected at Thomas Jefferson Laboratory using UK-led equipment (the Forward Tagger, FT) and allow the reconstruction of charged particles in very forward angles for the first time. In this case, information from two subsystems (FT hodoscope and FT calorimeter) will be used in conjunction with events in the CLAS12 detector to identify charged tracks other than electrons within the FT. This will significantly extend the allowed kinematics and is expected to have a direct impact in the physics programme of CLAS12.